Manchester Metropolitan University and Raa IT Solutions Limited

To develop broadly applicable and widely adopted cyber security solutions to protect evolving, cloud-based Internet of Things (IoT) ecosystems, and other data processing infrastructures, to significantly enhance sales to domestic and export markets.